SUPA Business Development Manager

The role of the SUPA PIPSS Fellow will be to generate new collaborative research and exploitation projects which involve SUPA members, where there is a strong emphasis on knowledge transfer through collaboration with other partners. Although this will be a freestanding role that will prioritise Business Development within targeted market sectors, it will fit within the desired model for future expansion of KT, Project and Venture Support for SUPA activity. To retain focus, a few ambitious but achievable targets will be set for the Fellow. The balance between collaborative working and new venture creation recognises that appropriate KT routes must be created / in some instances this will be through new start up or spin-out companies, while in other circumstances it will be through working with existing businesses. The SUPA PIPSS Fellow will spearhead a new multi-institutional initiative focusing on Knowledge Transfer (KT) for university research that will benefit STFC, the participating organisations and the UK economy as a whole. The Fellow will take advantage of the synergies in research across SUPA, the breadth of commercial connections and the existing support networks to markedly increase KT outcomes.